Method to enhance sequencing ability to detect cancer mutations

Around 880 people are diagnosed with cancer in the UK every day - that's one person every 2 minutes. Fortunately treatment is getting better and most people survive and recover from the initial cancer, but secondary re-occurance is a major problem and results in most deaths. 50% of all new cases will die within 5 years. Research is focusing on the spread of cancer through the blood stream, via Circulating Tumour Cells. We are developing a method to measure the numbers of these cells to guide the sugeon to develop more individualised treatments and as an early warning blood test to detect the re-appearance of the cancer cells. Our product uses a unique cell capture technology linked to state-of-the-art sequencing techniques and this project focuses on improving the performance and reducing the costs of the cell capture module. The sequencing improvement will be tested at the University of Liverpool.